Scalable 3D Reconstruction for Forest Inventory and Biomass Estimation

There is a need for an automated pipeline to monitor the status of tropical forests in a fast, accurate, and affordable manner. While advancements have been made in using drones and detection algorithms to monitor tree crowns from above, investigating the understory level still requires costly and time-consuming fieldwork. The proposed solution aims to leverage recent developments in low-cost 3D reconstruction methods enabled by deep learning to bridge this gap and create a fully automated pipeline. The challenge lies in accurately modeling the canopy structure, segmenting tree crowns, and mapping them to corresponding trunks to estimate forest biomass. Specifically, drones are currently used to capture canopy images, and an algorithm can delineate tree crowns. However, finding corresponding trunks is difficult due to the diverse range of tree sizes, shapes, and species, as well as the overlap and intermingling of crowns. Human experts need to conduct fieldwork to visually verify and match trunks with crowns. Developing an algorithm for the understory structure and a 3D reconstruction pipeline using deep learning techniques is proposed to address this challenge. The proposed approach aims to be the first attempt to reconstruct rainforest canopies using deep learning-based single-view methods. Once the 3D reconstruction is achieved, it will be mapped to tree crowns to automate the monitoring process. The approach also enables multi-task learning for investigating forest inventory-related tasks.